Generating Synthetic observations for the James Webb Space Telescope

Generating synthetic observations for the JWST With the launch of the JWST an avalanche of data on the high redshift Universe is currently being taken. It is imperative that we have the best theoretical models to understand this data. One way of comparing models with data is to forward model the emission from theoretical galaxies and compare in this observer space. In this project you will learn how to run various forward modelling pipelines on state-of-the-art cosmological simulations, modelling the emission from stars and black holes, attenuation by dust, and the production of emission and absorption features by gas in nebular and intergalactic regions. You will develop new approaches and codes that can be applied to the latest JWST data, including proprietary data, to interpret results. You will develop an understanding of both theory, including how to run and analyse simulations, as well as how to model and interpret observations across cosmic time.